IDevelopment of an optical sensor for MEMS accelerometer

This research is aligned with the EPSRC funded quantum technology hub in Quantum Enhanced Imaging (QuantIC). The aim is to develop an on-chip optical interferometer which can be used as a high sensitivity displacement sensors for MEMS accelerometers. The research will harness the James Watt Nanofabrication Centre in Glasgow to provide etched mirrors/beamsplitters for a interferometer with no external alignment.

Potential applications are in the areas of oil & gas exploration, defence & security and environmental monitoring. All of these applications require the monitoring of the local gravitational field to infer density anomalies under the ground. The project has strong industry engagement and is 50% funded by Schlumberger, a multi-national in oil & gas detection.